Machine assisted design and synthesis of greener molecules for consumer products applications (Green MoDe)

Founded in 1926 in Consett, in the North East of England, Thomas Swan (TSCL) today produces over 100 performance and specialty chemicals and export them to over 80 countries worldwide. Thomas Swan has an ambition to be one of the leading sustainability proponents in the chemical industry. To meet its Carbon Net Zero 2030 objective and new business development growth target, TSCL requires a fast-paced chemical product development from renewable and fossil-carbon free raw materials. As a complement its core skills of chemistry research, scale up and agile manufacturing, TSCL has identified artificial intelligence as a key technology to reduce its development risks and time to market.

Chemical Data Intelligence (CDI) Pte Ltd was established in 2020 as a spin-off from Cambridge Centre for Research and Education in Singapore (CARES Ltd). CDI has assembled a unique set of expertise in chemoinformatics, data science for chemistry, mathematics of graphs/networks and machine learning. Its core business is development of custom cloud-based software tools for deep that are based on exploration of large chemical databases and artificial intelligence tools in chemistry. Its core focus is sustainability and supporting the emerging circular economy. .

CDI and TSCL collaboration project targets are: (i) to develop a software tool for prediction of molecules with specific target properties, including toxicity and biodegradability, and reaction routes to them, (ii) use this software tool for the _in_ _-__silico_ screening of an innovative safe and environment-friendly chemical additive aimed at the home care consumer product market. Best candidates will be synthesized by TSCL and lab tested for performances, biodegradability and toxicity profile. After optimization, the material will be scaled-up to pilot plant to confirm its manufacture route, cost and sustainability.

At the end of the project the software tool will be commercialized by CDI and the chemical additive(s) for home care market sold by TSCL.